Social Ladders and the City: Rescripting Social Mobility in Marginalised Neighbourhoods

Promoting social mobility in marginalised urban communities has become a powerful normative concern in public, political and academic debates. However, my doctoral research places the ideal of social mobility itself at the centre of the analysis. Featuring the perspectives of upwardly mobile individuals, family members and long-term residents from stigmatised neighbourhoods, my research explores the contradictions between the lofty promises of social mobility in marginalised areas, its ambivalent politics and its complex manifestations in people's lived experiences. The ESRC fellowship will provide me with the opportunity to further disseminate these findings, increase their impact and enhance my career prospects within academia.

The primary objective of my ESRC fellowship is to make my doctoral research accessible to a wider audience. I shall achieve this by creating a research comic book. The comic book will engagingly illustrate the diverse perspectives explored in my research, contributing to a broader, critical conversation on social mobility. Once published, I shall disseminate the comic book across the UK and Germany through charity and community partnerships working towards social mobility and through school presentations. The research comic book will be also made available online to ensure ease of access and increase its impact.

The ESRC fellowship will also enable me to work on a crossover monograph. While this book will be aimed primarily at scholars in the social sciences, it will also be of considerable interest to non-specialist audiences. I shall present the monograph during a short research visit in the USA - a country which has a particularly strong policy tradition of promoting individual upward mobility in poorer neighbourhoods. Alongside this monograph, the ESRC fellowship will also enable me to produce two additional articles for publication in leading journals.

By the end of the 12-month fellowship, my aim is to have widely disseminated my thesis findings, promoting a more nuanced narrative of upward social mobility. By supporting me in increasing my visibility, gaining further training and practice in science communication, establishing new academic networks, and producing a range of new publications, the ESRC Postdoctoral Fellowship will also greatly assist me in achieving my long-term career aspiration of securing a permanent position in academia.